The indigenous map: native information, ethnographic object, artefact of encounter

The project seeks to document the extent of indigenous maps within the RGS-IBG collections; to consider the contexts of their acquisition, and their subsequent histories; and to explore their historical significance as sources of geographical information, as ethnographic objects and as artefacts of encounter.